Rapid Evidence Review Of Tools For Measuring Gambling Disorder And Harms

Gambling Disorder (GD) is increasingly recognised as a significant public health and clinical issue, with wide-ranging consequences for individuals, families, and society. Harms linked to GD extend beyond financial losses to include mental health difficulties, relationship breakdown, employment disruption, and in severe cases, suicidality. This growing recognition has led to heightened political and clinical attention. In the UK, Gambling Disorder has been identified as a priority in the NHS Long-Term Plan, with new specialist treatment services now operating nationally. Alongside these developments, the introduction of the statutory Gambling Levy and the establishment of the UKRI Research Programme on Gambling signal a pivotal moment for consolidating the evidence base. At the centre of this effort lies a fundamental challenge: the accurate and consistent measurement of Gambling Disorder and its associated harms.
Robust instruments are essential for identifying individuals at risk, establishing prevalence, confirming diagnosis, monitoring symptom trajectories, and evaluating treatment outcomes. The current measurement landscape is notably heterogeneous and lacks standardisation. A wide range of instruments exist; including screening/assessment, diagnosis, and treatment outcome evaluation instruments, but these vary in purpose, psychometric robustness, and validation context. Critically, there is little consensus on which instruments are most appropriate for specific contexts.
Because of these issues, this Rapid Evidence Review (RER) focuses on measurement instruments for Gambling Disorder. By systematically bringing together evidence for and against the available measurement tools, evaluating their strengths and limitations, and clarifying their intended purposes, this review will provide clinicians, researchers, policymakers, and people with lived experience a clear roadmap for selecting instruments that are fit for purpose. In doing so, it will address one of the most pressing methodological challenges in the field and help to strengthen prevalence monitoring, service delivery, and policy evaluation in the UK and beyond.